The University of Lancaster and Newage Agric Solutions Limited AAKTP 23_24 P2

To provide a new technology package (by creating and conveniently implementing bespoke water-saving irrigation, applying organic amendments to reverse soil degradation and identifying climate-resilient rice cultivars) suitable for farmers to implement within a Ghanaian irrigation scheme to boost their production.